Advanced Motorsports Telemetry to improve Public Transport Networks

McLaren's Applied Technologies motorsport telemetry and data analysis capabilities gives their Formula One racing teams a key competitive advantage during races and post event review whilst OpenCapacity's industry leading transport data processing, aggregation and machine to machine interfaces enables transport operators and the public to exploit the value of data in new ways. Both of these products lead their respective fields in meaningful data collection, analysis and visualisation. The particular demands of Formula One including real time, high data volumes and continually verifying modifications made to vehicles and continually seeking new marginal gain improvements matches well to the problems that public transport authorities faced when viewed in a cities context. Given that cities face increasing societal and environmental pressures, the marginal gains approach of finding, modelling and verifying these improvements in real time with real data to deliver a competitive edge can be applied to the public transport network to better manage these pressures. In the first phase, this project will seek to firstly confirm feasibility and develop a repeatable robust business case for the deployment of this innovation both as a product offering and also the internal business case for the customer as an end user. The second phase will deploy this innovation in London as a real life challenge via Transport for London, supported by OpenCapacity's transport data expertise, handling capabilities and machine learning platforms to demonstrate and quantify real life benefits. The case studies that will be put through the deployed solution will be a mixture of existing pipelined improvements to infrastructure and vehicles to better verify and manage their citywide benefits such as air quality/energy consumption and new opportunities identified by the data visualisation tools supported by McLaren’s historical insight.